quintessencial cyber security

International HR recruitment business that focuses on recruiting IT developers, database and system administrators from around the world for a number of clients across various industries in various countries needed help to ensure their web presence and systems exposed and data exposed to the web was protected from cyberhackers and attacks.